CoControl: Investment Optimisation Dashboard for Social Housing Landlord

CoControl is the UK’s first socially focused connected homes technology, providing intelligent heating control for social tenants, and advanced levels of property insight for social landlords. CoControl is working with 7 social landlords in 120 properties to tailor our product line to the social housing space. Having demonstrated through trials a capability to help low income householders manage heating costs via comfort level feedback loops (versus using static temperature settings), CoControl is now focusing on improving its value to the landlords purchasing the product. The company is developing a prototype Investment Optimisation Dashboard (IOD) that integrates various sources of proprietary and externally sourced data to help Social Landlords make more informed, higher impact investment decisions. The potential UK market is large – Social Landlords spend £7.1bn annually on maintenance and repairs, and the quality of data used to make decisions with is poor. At present, there is no method of precisely uncovering which households are energy inefficient, whether occupants face health risks, or identifying where investment will go furthest. Improving the accuracy by which Social Landlords target works should then reduce annual expenditure, whilst maximising social impact. This Innovate UK grant supports our development to its proof of concept.